Accelerating the manufacture and deployment of cost-effective mNRA vaccines

The PhD project aims to accelerate the manufacture and deployment of cost-effective mRNA vaccines by optimizing production processes and improving scalability. This research will involve developing novel lipid nanoparticle synthesis methods, including particle characterization purification and formulation to enhance vaccine stability and efficacy. Additionally, the project will explore innovative delivery systems to ensure efficient and targeted immune responses. By addressing current limitations in mRNA vaccine production and distribution, this work seeks to contribute significantly to global health initiatives, particularly in response to pandemics and infectious diseases.